IRIS HW Grant GridPP Glasgow

This grant supports the IRIS Federation deliver computing infrastructure to its science activities by placing hardware at GridPP sites.
This funding will allow the University of Glasgow to continue its leading role within the UK-wide GridPP project (led by Prof David Britton), supporting STFC funded research across the UK, as part of international collaborations. This investment allows us to continue supporting experiments funded by STFC under the IRIS collaboration, including the DUNE neutrino science experiment and Clas12 project which has collaborators within UoG, via the purchase of supporting storage infrastructure on the order of PB of capacity (and the replacement of older equipment, improving efficiency.